The impacts of land-based nutrient pollution and sediment on coastal ecosystems in a Caribbean Bay

Background and relevance: In many tropical coastal systems, nutrients and sediments from the land are removed by mangrove and seagrass ecosystems before they reach coral reefs. Increasing anthropogenic land-based sources (LBS) of nutrients can reduce the ability of mangroves and seagrass to mediate excessive nutrients and sediments. Maintaining the health of these systems is vital, as they are important global blue carbon stores and provide numerous other ecosystem services. The study site, Almirante Bay, Bocas del Toro, Panama, is a biodiverse estuary impacted by anthropogenic nutrient inputs from land, which is likely the driver of annual hypoxia.

Objectives: This project will examine how nutrient and sediment discharge from rivers along the coast of Almirante Bay with different characteristics (urbanised, peat-rich and clean mountain rivers) impact the adjacent seagrass health, sediment accumulation, sediment provenance, and water quality. The student will relate key attributes of seagrasses (e.g., stem and shoot density, species composition, growth rates) to water-quality and sediment parameters at the sampling sites and adjacent rivers. Seagrass will be surveyed during the wet and dry seasons to assess short-term responses. Eutrophication and other measures of water quality, sediment traps and shallow cores will record sedimentation to assess short to medium term impacts of land-use change on the coastal community.
Novelty: There has been no systematic research linking LBS of nutrients and sediments to marine ecosystems' health along continental sites on the Caribbean coast.
Timeliness: Reduction of LBS of marine pollution have been identified as an important in the Regional Nutrient Pollution Reduction Strategy and Action Plan for the Wider Caribbean Region and the CBD post-2020 Global Biodiversity Framework. The data provided by this project could be timely contributions to Panama's Nationally Determined Contribution for blue carbon. Links will also be sought with the UK National Capability project CHAMFER https://www.tobymarthews.com/chamfer.html about coastal hazards.